Milton Keynes AVRT

This feasibility study will explore the development of a strategic mass transit system which links Milton Keynes with its surrounding sub-region. The system, which will comprise a small number of key corridors reaching to a radius of approximately 25km from the city centre, will enable the populations of the surrounding towns and large villages to participate in the economic growth of the city by doubling the size of the connected population and increasing the effective economic activity.

The study will adopt the novel Advanced Very Rapid Transit (AVRT) concept as its starting point. This is a new concept in mass transit technology, employing autonomous vehicles running on purpose-designed, physically segregated, pathways to deliver fast, frequent and reliable public transport services. The system promises a significant improvement in quality of service whilst delivering improvements in the cost and carbon benchmarks which are currently associated with traditional public mass transit solutions. If it is successful, the feasibility study will produce a blueprint for a sub-regional mass transit system which will support the plans for economic growth in Milton Keynes whilst providing a 'first-of-a-kind' demonstration system which will showcase UK-capabilities to the rest of the world.